SSA - Understanding skeletal muscle plasticity.

Skeletal muscle is a plastic organ, in that muscle fibres respond and change to many external influences by remodelling their cytoskeleton. The initial changes that occur in vivo can be recapitulated in cutured skeletal muscle cells, allowing us to test early signalling pathways that define how muscle adapts to change. These changes are important to understand, as they provide insight into health ageing, and the effects of exercise on muscle maintenance.
The aim of this project is to understand the changes that occur in vivo, using model systems that either overload muscle, or change stimulation to the muscle, through investigations both using the in vivo system, and the in vitro culture system. By determining how muscle changes and adapts as a result of stimulation/overload, we hope to learn useful rules that we can apply to the culture system, to improve systems for in vitro muscle culture, including improved culture surfaces, and stimulation regimes.
Our overall aims are to:
Explore how satellite cells (muscle stem cells) are stimulated to contribute to muscle responses to load and stimulation in vivo, including isolation of the satellite cells, and characterisation of their properties. The student will learn how to perform in vivo manipulations, how to isolate muscles and analyse them by serial sectioning and light microscopy, and how to isolate and analyse satellite cells.
Analyse available RNAseq data for muscle fibres, to determine which factors contribute to their responses to load or changes in stimulation, and subsequent fibre remodelling. The student will learn how to handle RNAseq data, and how to analyse this type of data to make predictions.
Test the roles of these factors both in vivo and in the in in vitro culture system, to understand how they contribute to skeletal muscle fibre remodelling. The student will learn how to culture muscle cells, and perform genetic manipulations to test effects of specific factors on differentiation, and will develop novel approaches to tissue culture to improve differentiation in culture